Systemic Risk Centre

Systemic financial risk and the impact of financial risk spilling over to the real economy, is one of the greatest threats facing the UK economy. The Centre research on systemic risk (SR) will be guided by academic principles and rigour, drawn from decision sciences, sociology, evolutionary biology, political economy and computer science, in addition to our core areas of finance, statistics and economics. We would be tempted to label it the "Systemic Risk 2.0 Centre." We propose to focus on 4 interrelated themes.
1. Endogenous risk, financial policy and risk forecasting
2. Computer-Based Trading (CBT), High-Frequency Trading (HFT) and endogenous market crashes
3. The impact of rules and decision-making
4. Network risk
While it is clear to any observer that the financial system is made up of individuals who in aggregate determine outcomes, surprisingly most models used assume the opposite, that risk is largely exogenous with extreme outcomes supposedly dropped onto financial markets by an outside force. The reason for this is that it is hard to model risk when it is endogenous, so most find the paradigm of exogenous, albeit large, risk to provide an acceptable balance between ease and reliability. But SR by definition involves the entire system with its myriad actors linked together through subtle and endogenous networks and reacting to endogenous news, prices, rules, laws and political processes. By applying endogenous risk and network analysis we can directly identify channels for the creation of SR via the various feedback loops inherent in the financial system.
Experience suggests that endogenous and SR is ever present throughout the financial system and emerges at the confluence of different fields. The Centre research will therefore be interdisciplinary by design. A narrow research focus, based on a single discipline, is unlikely to provide much headway in the understanding of SR. Furthermore, the analysis of the behaviour of an entire system has a long history in the natural sciences. The Centre is able to draw on some of the leading experts in this field looking for a partner to applying their insights to finance. A similar natural fit can be found with computer science. Crashes through sudden coordinated selling have been endemic throughout history, but their danger is becoming more immediate with the presence of CBT as more trading is done by unthinking algorithms that follow mechanical rules at speeds making supervision physically impossible while little about the structure of markets itself is commonly known, leading to second guessing of second guesses. Such uncertainty is further deepened by the nature of the balance-sheet and trading networks which are only starting to be analysed.
One of the highest concerns to society is the design of informed rules (e.g. laws, accountancy standards etc.) and regulations that prevent the build-up of such SR and allow feedback loops to be cut once they operate. Unfortunately, regulating markets is fraught with difficulties, not least because of the law of unintended consequences that pervades finance. It is tempting to argue that if any one actor acts safely, then the system altogether is safe. To go beyond this partial equilibrium based fallacy of composition forms a major impetus of our work and leads to robust regulations. Furthermore, such rules are themselves endogenous. It is impossible to understand SR without attention to the political aspects of decision-making that can either lead the authorities to be captured by special interests, stall excessively on decision-making or provide robust resolution of a crisis. In that sense, SR is significantly politically constructed as society has created complex that were all the outcomes of political struggles and compromises. Through our close relationships, the output of the Centre directly impacts policy making and supervision, and the Centre in return is itself informed by policy makers' needs and interests.

Potential impact
Central banks (CB) and banking supervisors
The Centre will have impact through existing relationships with key contributors; instrumental impact through influencing the development of policy, practice, and service provision; and capacity building impact through the engagement of junior academics and researchers.
We have strong relationships with the Bank of England (BoE) including senior Bank executives Paul Tucker, Andy Haldane and Anne Wetherilt. Shin advised the BoE 00/05. Yuan was the Houblon-Norman fellow 09/10. Together with Julliard and Wetherilt, Yuan is currently engaged on an empirical network estimation exercise with restricted Bank data. Zigrand is engaged on a project with Wetherilt and Panayi (UCL) and expects to start working with Lord May and Kapadia (BoE) on networks. We have a strong relationship with the Bank's CCBS, exporting Centre output via CCBS courses throughout international CBs. We have agreed on the Bank's future participation in joint projects, delivering research insights directly to beneficiaries.
We regularly work with CBs, e.g. ECB, NY Fed, Austria, France, Netherlands, Iceland and Luxembourg, and contribute to their high-visibility publications, promoting the Centre. Shin has strong links with BIS (adviser 01/03). Danielsson is presenting his work on systemic risk (SR) of the UK treasury and soon to the CBs of Belgium and Netherlands, and a high-level conference at the ECB. We anticipate formalising all of these links in knowledge transfer through the Centre.
We enjoy strong relationships with the FSA, moreover, Lord Turner is an LSE visiting professor and Bassani (FSA) is an FMG research associate. We are proud to have the European Banking Authority (EBA) and its chairman, Andrea Enria, as a formal partner to the Centre. Informing policies at this high level is crucial, and our impact may be larger than at local level, primarily via the breakfast series. Plantin is a member of the Scientific Committee of the French Prudential Supervisory Authority, allowing the Centre to inform the insurance regulators in bilateral discussions.
Government organizations
The UK Treasury is a formal partner of the Centre and expects to benefit significantly. Shin advised the President, Republic of Korea. Zigrand is a lead expert to the Treasury-Foresight project on the Future of Computer Trading, led by Sir John Beddington, where he informs the Treasury Minister. He has been an adviser to the EC. Danielsson gave evidence to the Treasury Select Committee of the UK parliament and to the Economic Affairs Committee, House of Lords, as well as chairing events at European Parliament. We intend to continue this engagement especially via the breakfast series.
Commercial organisations
We have established a partnership with the most important provider of SR relevant data, Markit. Their data contribution is a coup. They are equally excited about our research (e.g. devising a commercial SR indicator) and McNerney is on the Centre's scientific advisory board.
Financial institutions benefit from research on how to estimate and understand SR, not least because of the regulatory costs of capital and liquidity buffers. We have strong links with banks, e.g. Deutsche (their CEO, Vice Chairman and CRO are frequent visitors or visiting professors at LSE). We partner with insurers through AXA-FMG programme. Zigrand is in contact with trading venues, HFTs and clearers through Foresight.
Skills
Junior researchers in the Centre will interact with stakeholders who will do capacity building' through technical/personal skill development.
Media and Public
The Centre will be a natural point of contact to inform the media and public, being the only such independent Centre. We employ a part-time communications officer to manage traditional academic knowledge exchange methods, such as conferences, seminars, and publications, alongside new social media like twitter and blogs, to continuously engage the above beneficiaries.